Infra-Plas: Colloidal Quantum Dots for Short-Wave Infrared Plasmonic Lasers

Lasers and optical amplifiers in the near- and short-wave infrared regions (700 nm to 3000 nm) are are a key enabling photonic
technology in modern technologies. They span many relevant technological windows such as telecommunications bands (1250 nm
to 1625 nm), LIDAR wavelengths (905 nm & 1550 nm), eye-safe wavelengths (>1400 nm), and the NIR-IIc (1700 nm to 1880 nm), NIR-III
(2080 nm to 2340 nm) biological windows and atmospheric gas sensing spectroscopy (~2000 nm). However, the integration of
traditional vacuum deposited semiconductor laser diodes and silicon microelectronics/photonics is notoriously difficult due to
material incompatibilities, preventing the very-large scale integration of these technologies and the development of on-chip
quantum communication/information devices. Solution processed PbS colloidal quantum dots (CQDs) could better serve these
applications in the infrared as they can be readily integrated into silicon technologies, lend themselves to cost-effective large scale
production of photonic devices and have tunable optoelectronic properties. However, the first generation of PbS lasers suffer from
large FWHM (~ 4 nm) and low q-factors, limiting their application. High q-factor cavities, such as those generated from plasmonic
strucures. are therefore also required to maximize the potential of PbS CQD lasers. The aim of this project will be to make a crucial
step in advancing PbS CQD laser technology for integrated photonics and explore their viability as future photonic devices, through
the development of plasmonic caivites.